Supporting Vulnerable Children to become Youth Leaders in South Africa: Shaping the Future of the Isibindi Safe Park Model Nationally

This project will apply the research findings from AH/P007511/1 (Troubling the National Brand and Voicing Hidden Histories: Participatory Filmmaking as a tool for International Development and Community Empowerment) in a new context, in order to generate significant new impact at community level, on the one hand, and at national policy level on the other.

In the original research, we explored how community-led arts interventions - in particular participatory filmmaking projects - could be used to challenge the way national level 'soft power' narratives are used to 'brand' the nation internationally in 3 ODA-recipient countries. Specifically, we aimed to support particular communities in these countries who feel themselves to be excluded from these narratives: the 'Denotified Tribes' in India, the 'Quilombos', or ex-slave communities in Brazil and the 'undocumented children' of illegal migrants in South Africa. Here we were particularly focussed on the potential of participatory filmmaking as a tool to support grass-roots advocacy to raise awareness of these groups' precarious place in society.

This follow-on project will focus on South Africa. We will apply our original research findings to:

1) use the model of grass-roots (in the case of South Africa, specifically youth-led) advocacy that emerged over the course of the previous project to develop an arts-based 'youth-leadership' programme to support the work of a number of Isibindi Safe Parks (ISP), community-based organisations that help vulnerable children and young people across Ekurhuleni Municipality in South Africa. In the process we will significantly extend the community-level impact of the original project, engaging new groups of young people.

2) generate significant national-level policy impact in South Africa by working with the National Association of Child Care Workers (NACCW), who have approached us with the aim of using our research to inform the national standards of the ISP programme, and to deliver training to support the implementation of these standards. In the process, we will also deliver a child-led advocacy campaign to support NACCW's efforts to raise awareness of the ISP programme and its value nationally.

Thus, our project will make a significant contribution the delivery of the UN Sustainable Development Goals in South Africa, in particular SDGs 4 (Quality Education), 5 (Gender Equality), 16 (Peace and Justice Strong Institutions), 17 (Partnerships to achieve the Goals). These are of course interrelated. However, this project also takes cognisance of the tension between them. To what extent, for example, can a focus on the creation of 'strong institutions' (SDG 17) in practice work against a focus on 'participatory decision-making at all levels' (SDG 16), or 'gender equality' (SDG 5)? How might the construction of a 'peaceful' society be challenged by the need for an 'inclusive' society, where everyone's voice can be heard and respected (SDG 16)? Understanding the intersections and tensions between the SDGs, as they are realised on the ground, was central to our original research, and our learning from this earlier project in this regard will be important to the success of this follow-on project. Moreover, our project will also support delivery of the UN Convention on the Rights of the Child, specifically Article 12: 'Every child has the right to express their views, feelings and wishes in all matters affecting them, and to have their views considered and taken seriously.'

Potential impact
The aim of this project is to generate significant new impact on 2 levels, supporting and enhancing the work of our partner organisations, the Bishop Simeon Trust (BST) and the National Association of Child Care Workers (NACCW).

1) At community level, we will build on the research findings of our original project to develop an arts-based leadership programme that will be used directly to train approximately 240 children and young people across 8 Isibindi Safe Parks supported by BST to become 'youth leaders'. This group will then work with up to 150 further children and young people in their particular Safe Park (a total of approximately 1200 children and young people) to use film and other arts-based methods to develop advocacy campaigns that will raise awareness of a series of issue that directly effect their lives (issues that might be explored include xenophobia, the treatment of the 'undocumented' children of illegal migrants, or the problem of 'Blessers' - predatory older men - on school-age girls that use the Safe Parks). Crucially, the specific nature of these campaigns will be decided by the young people themselves, supported by the project team. These activities will then build towards a national campaign to be coordinated by NACCW (see 2 below). By building the confidence of participants - both those who will be directly trained as youth leaders, and those who will participate in the advocacy campaigns the youth leaders will organise - the project will help all concerned to see the potential of their 'voice' to effect change in their lives. In the process, the project will also have an impact on the wider community within which the Safe Parks are set. It will, for example, de facto provide extra support to the many child-led households that use the Safe Parks, the leadership skills developed as part of this project also helping to build the resilience of the child leaders of these families. The project will also help to develop transferable skills in participants, to raise their aspirations and so - for example - to enhance their employability.

2) The project will also have impact at a national level through our partnership with the NACCW. The NACCW has commissioned us to use the approach to youth leadership we developed during our initial research to create the national guidelines for the 'youth committees' that it stipulates must be put in place if an Isibindi Safe Park is to receive governmental statutory funding. Thus, it wishes to see our leadership programme rolled out to all 360 Safe Parks it currently accredits (supporting 1.4 million children and young people across the country). The NACCW also wishes us to develop a training programme to support this roll out. Further, via NACCW, the project will organise a national-level awareness raising campaign, to be shaped by the young people involved in the project (see 1 above). It will also support a policy development event that will create a dialogue with local, regional and national stakeholders, as well as key INGOs operating in South Africa (including the Departments of Social Development, Basic Education, Health and UNICEF South Africa, Hope and Homes for Children, along with Departmental Heads and Councillors within Ekurhuleni Municipality and Gauteng Provincial Government), both to raise awareness of the Isibindi Safe Park model and to ensure that our work is embedded in, and aligned with, the aims of these key agencies in the wider national support infrastructure. Finally, via its annual conference, the NACCW will also facilitate the dissemination of our project to Child and Youth Care Workers internationally, supporting the aspirations of NACCW and other agencies (including UNICEF) to see the Isibindi Safe Park model exported beyond South Africa.